Random trees: analysis and applications

Trees are a mathematical object that arise naturally in various contexts: for example, in computer science, search trees are widely use in databases as an efficient way to store and retrieve data, in biology, phylogenetic trees are key in understanding the evolution of species, and in network theory, trees are meaningful, tractable models for large networks.

This applied probability project focuses on several models of random trees that arise from applications to computer science and physics. The project is divided into three distinct but inter-related parts, each of them is application-driven and involves proving fundamental mathematical results about random trees.

Part A of the project focuses on a new model of random inputs for the satisfiability problem: random Boolean trees. The importance of this problem is two-fold: fundamentally, since it is closely related to the P vs. NP problem (one of the seven Millenium problems of the Clay Mathematics Institute), and practically, as it is related to finding efficient algorithms for very common industrial problems such as hardware and software verifications.

In Part B, results about the shape (profile) of the so-called "weighted random recursive tree", are used as a first-step towards understanding more intricate models for animal and human mobility. Understanding how humans move, for example in a city, is crucial when aiming at understanding more complex phenomena such as the transmission of epidemics. The model I will study in this project was introduced by physicists and fits data collected in a study of capuchin monkeys. Proving mathematical results about this random walk will thus enhance our fundamental knowledge base around animal and human mobility.

In Part C, random trees are a model for large networks such as the internet, or social networks. Because of their enormous size (in terms of numbers of routers for the internet, or number of users in social networks), and because of the fact that they constantly evolve with time, it is impossible to keep an up-to-date map of these networks, and there is thus a need for good mathematical models. Although trees contains no "loops" (or cycles), whereas networks typically do, random trees are meaningful models for networks, and the fact that they have no cycles make them more tractable than random graphs. Part C focuses on such a model, introduced by physicists: the so-called "preferential attachment tree with fitnesses" and aims at proving results about its larger hub (node with the most links) and about its shape (or "profile").

Potential impact
This fellowship aims at proving fundamental results about problems arising from computer science, physics and biology; the outputs of the fellowship will be mathematical theorems and their proofs increasing our understanding of these applications.

The potential economic and societal impacts, for each of the parts [A-C] of the fellowship, are:

[A] Sat-solvers, i.e. algorithms that solve the satisfiability problem, are widely used in industry, for example in the context of software or hardware verification. The theorems, proofs, and computational experiments of the fellowship will contribute to a better understanding of the satisfiability problem and this insight could eventually give new ideas towards designing more efficient sat-solvers.

[B] Understanding human mobility is the key towards understanding the spread of epidemics or cultural traits in a population of moving individuals. Part [B] of this proposal will deliver theorems about a model of reinforced random walks that was introduced by physicists as a model for animal and human roaming behaviour. The results of the fellowship and their proofs will thus extend the fundamental knowledge base around human mobility.

[C] Part C of the fellowship focuses on understanding the structure of large networks. Since networks are ubiquitous in, for example, telecommunications, social sciences, economics, and biology, the results of the fellowship have the potentiel for diverse impacts. Many of the very large networks arising from these applications have the same structure; therefore, understanding this structure in detail has countless applications: e.g. community detection in social network, virus spreading in a population seen as a network of individuals in contact, malware attacks on telecommunication networks.